Investigation of regulation and downstream signalling of PINK1 kinase

Parkinson's disease (PD) is the most common neurodegenerative movement disorder characterized by tremor, rigidity and slowness of movement. Until recently there was very little known on the molecular basis of neurodegeneration in Parkinson's. Over the last few years spectacular advances in genetics have led to the identification of several genes in rare families with Mendelian inherited forms of PD. These discoveries have been transformative as they indicate unequivocally which human genes are critically linked to the development of PD. There is great motivation in the field to determine the function of these genes and unravel the biological processes in which they are involved that lead to PD.

Mutations in a gene encoding a protein kinase PINK1 causes autosomal recessive PD. PINK1 is unique amongst all kinases, since it possesses an N-terminal mitochondrial targeting domain that localizes it to the mitochondria and an unusual catalytic domain that contains three unique insertions between the beta strands that make up the typical fold of the N-lobe. Understanding the function of PINK1 is likely to lead to significant insights into the cellular pathways that regulate neuronal survival and also explain how disease-causing mutations lead to PD. Over the last few years my lab have made a number of advances in understanding the function of PINK1. Highlights of our past work include development of the first PINK1 kinase assay in the field [1]; identification of the first substrates of PINK1 namely the ubiquitin ligase Parkin and ubiquitin [2,3]; and the discovery of how PINK1 is activated by mitochondrial depolarization [2].

In collaboration with Matthias Trost, we recently undertook a SILAC-based global phospho-proteomic screen in mammalian cell lines to search for new PINK1 substrates. Excitingly we observed that PINK1 activation led to an increase in phosphorylation of a family of Rab GTPases. We have validated these phosphosites in cells using phospho-specific antibodies. Rab proteins comprise the largest family of GTPases and are mainly localized to specific intracellular membranes where they function as master regulators of membrane trafficking.

A major aim of the proposal will be to understand how PINK1 activation leads to Rab phosphorylation. Our studies to date indicate that PINK1 does not directly phosphorylate Rabs. We will employ proteomic technologies to decipher the intermediate molecular players that are required for optimal Rab phosphorylation.

A second aim of the project will be to investigate the role of Rab phosphorylation on mitochondrial quality control. We will utilise state-of-the-art reporters of mitochondrial autophagy (mitophagy) to determine whether and which Rabs are critical for PINK1-dependent mitophagy.